Artificial Intelligence and Big Data

Economic Analysis and decision making
Every decision made at the present has a significant effect in future of organization. Big Data analytics can help organizations in decision making and drive the company to a realistic future. Nowadays the set of data that are available for organization to analyse play the role of the raw materials. The decision maker must gain valuable insight from such rapidly changing data of high volume, veracity, variety and value by using big data analytics. Big Data analytics is everywhere from marketing to demand and supply units of an organization. Therefore, it is paramount for businesses to understand the big data concept and how it impacts the organization activities.
In addition, the time cycle for decision making is decreasing rapidly. Companies have to make decisions more quickly in this period than in the past. Accelerating decision-making time is crucial for the success of any organization.
One of the tasks in this research is to find a way the big data analysis can be integrated into the decision making process and to test the different data analysing methods and tools to get a better results.
There are plenty of data is being created from various sources every minute and the main challenge is to find a new way to store and analysing these data in order to extract value. The aim of this research is to address these issues by developing an advanced effective systems for complex analytics over big data. So the first step would be to develop an automated technique.
Autonomous technology and artificial intelligence (AI) have become most popular and in demands in the 21st century. Examples are software agents such as bots in financial trade and medical diagnostics. AI became more useable as they are applied in an increasing number of new products and services in different businesses. Autonomous systems can manifest themselves as a high-tech robotic systems or as an intelligent software such as bots.
This research is going to focus on significant impact of AI in business and decision making. AI by reducing the cost allows you to get better, faster and more accurate prediction. By having these predictions you can easily manage the risk and make decision. Anywhere you can see lots of data and want to filter or sort it into insights that will facilitate decision making. Better predictions is more important when you make decisions in the face of uncertainty which is unavoidable in every business.
Automated trading in particular High Frequency Trading is become very popular in business market that involves a computer program that creates orders and trade automatically.
In fact, decision automation is only the first step in AI. The ability to properly execute all the subsequent actions in a constantly changing world is what makes AI intelligent. This requires AI to leverage the real-time feedback loops that enable AI to learn from every experience and get smarter with every decision it makes.
The outcome of this research would be applying the AI and automated data analysing method in business market and compare it with the existing methods.